Prompt-Based and Contrastive Learning for Sensitivity-Aware Search

The research aims to build on recent advances in Information Retrieval, Natural Language Processing and Machine Learning technologies, in particular prompt-based learning and contrastive learning, to develop novel Learning-to-Rank loss functions to enable sensitivity-aware search. The work aims to develop a novel avenue of research in the field of automatic sensitivity identification.